Biophysical analysis of fundamental microbial processes

Technical abstract
Streptomycetes are soil dwelling bacteria capable of producing a wide range of potentially useful secondary metabolites including antibiotics. Their genomes contain a high proportion of regulatory genes. We are particularly interested in those that are predicted to be involved in ligand-mediated transcriptional control. This work will involve the analysis of knockout mutant phenotypes, and the identification of effector ligands and cognate DNA sequences towards dissecting a range of signalling pathways.

The aminocoumarin antibiotics are potent inhibitors of the validated drug target DNA gyrase. We will study how these compounds are biosynthesised, how they interact with their target enzymes and how they are dealt with by resistance mechanisms.